Controlled polymer architectures for the delivery of polynucleotides

The project focuses on the design of polyelectrolytes of controlled architectures to complex a variety of polynucleotides and control their delivery into cells, with a particular focus on the treatment of cancer. A range of polymeric architectures will be studied including linear and branched copolymers, which will be functionalised to target delivery and also carry probe molecules allowing tagging of the delivery vectors for in situ imaging.